Analysis of the sensation from an Ultrahaptics display using a tactile probeisplay using a tactile probe

This research project will investigate the use of a biomimetic tactile sensor for feeling
ultrasound haptic displays. Biomimetic tactile sensors aim to mimic the sense of touch in
our fingertips, to feel shape or vibration from a surface. Ultrasound haptic displays use
an ultrasound field to produce a feeling on the surface of our skin. They can be thought of as producing tactile holograms that can be felt with our fingers and hands, and are a promising
technology for interfacing with computers (e.g. in games). Using an artificial tactile
sensor to feel these tactile holograms will be used to produce measurements of the
effectiveness of the haptic display, to diagnose faults and improve the effectiveness
of the display.